Smart Data Analytics for Business and Local Government

We are living in an era of Big data with the rapid technological developments in information technologies and communications providing an unprecedented amount of data and new forms of data. Big data is now an integral part of our daily lives and are routinely produced by local government and business. In these settings, data production is just a by-product of the activities local government or business are involved in: most often, this information is collected for a specific purpose but very little use is made of these data-sets beyond the original purpose they were designed for. The challenge is how we can make better use of these types of information to improve our quality of life and foster economic growth. If combined together, these datasets can provide valuable information and insights into how businesses and local authorities work, the ways in which improvements to services can be made or businesses become more successful and efficient in their operation. Big data can provide local authorities and businesses additional information which can help them to design better policies and improve their business operations.

To date, very little data of this type has been available for social scientific research in a systematic way. The aim of the new Smart Data Analytics (SDA) for Business and Local Government research centre is to utilise this explosion of information for social scientific research to answer questions that affect all our lives. For example, in an era of austerity and belt-tightening for local authorities, how can they make best use of limited resources to deliver the highest quality service to residents including across health and social care provision, education, crime reduction, housing and transport? By using data sources collected by local authorities for their administrative purposes we can start to unravel some of these questions and make relevant and timely policy recommendations. We have partnered with three local councils in Kent, Essex and Norfolk who are keen to work with academic researchers to learn from the information they hold to improve their service delivery but at present do not fully utilise. We have also partnered with businesses who wish to understand how we can foster and support economic growth, particularly for small and medium enterprises and start-ups. What are the barriers these businesses face and how can Big data help us understand the best means of overcoming these?

The SDA will establish a secure data facility at the University of Essex where Big data from a variety of sources are stored and matched so to produce new information which can be useful to both local authorities and businesses. At the same time, the facility will give researchers, local authorities and businesses a point of access to Big data and expertise and support in using those data. There are clearly many issues of data privacy and confidentiality to be considered and the Centre will develop safe methods of handling, anonymising and linking data to ensure the confidentiality of businesses and individuals is maintained and respected. The Centre will also carry out research into how Big data can best be analysed as some of the methods used for more standard forms of data such as social surveys may not apply. We have an innovative substantive research programme articulated in a set of research streams designed to focus on key policy issues: (i) Methodological advances in Big Data analysis; (ii) Local economic growth, (iii) Support for vulnerable people; and (iv) the Green Infrastructure. The Centre will also provide training and support to new researchers, businesses and local authorities and engage actively with both businesses and local authorities through tailored knowledge exchange activities which will draw on the expertise built in the Centre. The new Centre promises to be an exciting development that will not only advance knowledge but have a positive impact on our quality of life.

Potential impact
Non-academic beneficiaries of the Centre include a range of organisations and individuals, operating at several levels. The direct impacts on beneficiaries could be rapid. Campaigning organisations and special interest groups can adapt their messaging and strategies quickly. Impacts on policy debates could similarly be rapid, though impacts on policy itself will take longer to filter through the review and revision process. The indirect impacts on society as a whole (via the effect of research influence on policy and practice) will accrue in the long-term.
Key beneficiaries are:
1) Businesses will have access to new data-sets which can improve their decision processes and training activities will build their capacity in Big data analytics to support their decision-making. Research on aspects of firm behaviour and economic growth will be relevant and could have implications for employment, production and location strategies.
2) Business organisations such as the CBI and Institute of Directors will benefit through better understanding their constituents' needs and priorities and how Big data can be used to support business growth.
3) Local government researchers and policy makers will benefit as both data owners and data producers. As data producers, the Centre will help them improve the quality of the data. As data owners, the Centre will show how they can use their data in a novel way and extract new information to support their policy-making processes and service delivery.
4) Local government officers, councillors and the Local Government Association. County, borough and unitary authorities in the UK are responsible for a number of services addressed. The focus on vulnerable people and health and social care as well as housing, education, policing, and the environment are all relevant. We expect considerable impacts on practice in the provision of services within a mixed economy of provision.
5) Government department researchers and policy makers. The Smart Specialisation and Smart Region approach will be of wider relevance across the UK. The methodological developments and substantive research will provide a model of relevance for all areas of the UK. The likely impact is significant as new ways of utilising Big data are developed.
6) Government executive agencies, non-departmental public bodies, parliamentary select committees and quangos. Many will have interests in Big data, and we expect agencies such as e.g. the Food and Environment Research Agency, Low Pay Commission, Homes and Communities Agency, and the Environmental Audit Committee to be beneficiaries of the research.
7) EU policy-makers, the international policy community. Methodological and substantive research will be relevant to other countries and developments around Smart Specialisation. We envisage working with the EU S3 Smart Specialisation Platform and anticipate considerable international impact.
8) NGOs, think tanks, charities and independent research organisations will benefit including for example the New Economics Foundation, the Institute for Public Policy Research, Age UK, the Transport Research Laboratory, the Child Poverty Action Group, and Demos.
9) General public. The general public will benefit through more informed policy-making and an awareness of the benefits Big data provides including public engagement around the re-use of data for social research. Benefit will accrue through the provision of better quality, more efficient services and through new employment or firm level policies for economic growth. We expect findings to be reported in news media and to stimulate public debate.
10) Society as a whole. As the Centre positively influences policy across a range of areas at both regional and national levels, society as a whole will benefit through improved quality of life via improved public health and better social support for vulnerable people, families and children, economic growth and an improved environment.